Nanophotonics for next generation single-photon detection

"The ability to capture individual light quanta - single photons - underpins a host emerging 21st century applications. In the quantum technology arena, key applications include quantum computing, quantum secure communication networks and single-photon remote sensing. This is a growing industrial sector for the UK, fostered by the UK National Quantum Technology Programme. This exciting PhD project will focus on harnessing nanophotonic design, integrated optics in nonlinear materials and cutting edge nanofabrication to create next generation superconducting single-photon detectors and on-chip single-photon spectrometers. Potential industrial sponsorship is available from a leading UK quantum technology startup. This is an excellent opportunity for a motivated student in physics, electrical engineering, materials and nanotechnology.
"